Changing coastal livelihoods: oral histories and lived experiences of transformation in Great Yarmouth

Time & Tide’s (T&T) Maritime Collections document the transformation of Norfolk’s coastal livelihoods, for example: the decline of once-iconic herring fisheries, the landscape-changing offshore transition of the energy industry, and evolving tourism occupations. At T&T, 350 research-ready oral histories in the Great Yarmouth Voices Collection offer vital accounts of the lived experiences of this rapid change.
Drawing on the power of personal storytelling in shaping our collective history, this project offers new ways of conceptualising the town’s interdependent relationship with the coast. By analysing the existing oral histories, and collecting new ones, this project will offer alternative histories of coastal change incorporating environmental as well as economic and social processes.
The project will deliver community-focused interventions both in the museum’s digital and physical galleries celebrating the new histories produced. It provides significant impact at T&T through the formal accessioning of the (already-categorised, digitised and partially transcribed) oral histories into the Museum. A lasting legacy of the project will be the recording of 15-20 new oral histories that enhance Museum holding by adding diverse voices (e.g. people with experience of migration and women), making T&T’s holdings more reflective of the local community.
The project’s analyses of lived experience offer lessons for the intersecting challenges facing Great Yarmouth today. Oral histories can be a powerfully accessible tool in reaching marginalised communities and this project will use this potential to explore coastal resilience in Great Yarmouth through programming and dissemination.